Optimising experiments for developing ion channel models

During this project we will design experiments to create predictive models of ion channel currents. Our aim is to produce shorter experiments which provide us with more information about the behaviour of ion channels under a variety of conditions. We will design new experiments to parameterise, test and select a model structure whilst accounting for experimental artefacts. In partnership with Victor Chang Cardiac Research Institute in Sydney Australia we will run our new experiments to allow a number of rounds of model refinement and experimental design.